Loughborough University and Guttridge Limited

To design, develop and implement a knowledge system which provides accuracy and confidence in the selection, design and specification of Conveyors to meet customer requirements.